Disordered Rocksalt Electrode via Electrochemical Synthesis (DistroElesis)

The realm of cation disorder chemistry has greatly broadened the chemical space for designing novel cathode materials, leading to
extensive study of cation disordered rocksalts (DRX). These DRX materials represent a series of metal oxides that share the rocksalt
(NaCl) structure with fcc anion and cation sublattices. In Li-based DRX oxides (Li1+xM1-xO2), the lithium and transition metal (M) mix
with each other in the cation sublattice, a phenomenon expected to augment lithium storage and foster high performance.
Traditionally, mechanochemical synthesis, such as ball milling, is a common approach for obtaining DRX materials. Yet, this method
yields products with poor crystallinity and can induce undesirable side reactions, ultimately compromising battery capacity.
To address these challenges, this proposal presents a novel strategy to synthesize DRX-LinMxOy materials through electrochemical
pathways, aiming to enhance their electrochemical performance.
To unravel the complexity, this project leverages sophisticated techniques including advanced pair distribution function (PDF), X-ray
absorption spectroscopy (XAS) and solid-state Nuclear Magnetic Resonance (ssNMR) to probe the structure transformation and
capacity fading in DRX-LinMxOy materials. This in-depth analysis aims to strategically guide the synthesis and optimization of novel
DRX materials.